Thor - Effective Decontamination of Sensitive Electronic Equipment to prevent Hospital Acquired Infections

Hospital acquired infections (HAIs) are a growing problem, with hospitals struggling as common bacteria such as MRSA and C.Dif are increasingly resistant to existing decontamination methods. There are currently two methods of decontamination: Manual cleaning which leaves 50% of surfaces untouched, and hydrogen peroxide gas which is time consuming, requires deep clean beforehand and requires rooms to be offline to air post decontamination.

Of particular importance is the challenge cleaning staff have to effectively decontaminate complex shaped electronic devices. This type of equipment (high touch surfaces) is increasingly prevalent in hospital wards and there is an urgent need for an effective automated decontamination method.

Finsen is an SME established to commercialise the use of short wavelength high-energy ultraviolet light for pathogen decontamination. We have developed the concept of a UVc decontamination cabinet for processing portable medical equipment which promises to reduce the time it takes to decontaminate such objects and improve patient safety.

The key advantages of the technology are; up to 5 times quicker than existing best methods such as manual cleaning; Repeatable and validated process with feedback and cycle logging; Reduction in hospital acquired infections and deaths.